Optimisation of the Fast Calorimeter Simulation for ATLAS

Sensitive detectors are groups of volumes in Geant4 in which we investigate the deposits of energies from the different particles and therefore the particles' properties. i am optimising a part of the code that corresponds to the liquid argon calorimeter. Final goal is to figure out how to properly set cuts on the different variables in the constructor.